Modularised multi axis pulsed-ECM machine and metal coated polymer cathode development

Current art electrochemical machines (ECM) are:

(1) High cost;

(2) Single axis;

(3) Not modular i.e. additional axis modules and associated bearing rails/gears cannot be implemented limiting a diverse range of components that can be manufactured from a single ECM machine.

(4) Current operations waste expensive material as 2-3 solid metal cathodes are manufactured before final tolerance is achieved.

The above issues impact the ability for small companies to tender for lucrative manufacturing contracts. And remain competitive.

We aim to engineer novel methods to allow high quality components to be manufactured with intricate geometries to smaller tolerances with greater precision.

BENEFITS:

(a) Low lead-time component manufacture; and

(b) Very little material wastage.